CE, ISO27011 and Pen Testing

"Target is a software company specialising in developing information management & reporting platforms to a variety of end-users.

As the company grows, and attracts larger and larger clients, more requests for the highest level of security are being made on the business."